Dial-a-catalyst

"Dial-A-Catalyst" is focussed on the development of the new generation of nanocatalysts that combine the best features of homogenous (high activity and selectivity) and heterogeneous catalyst (high stability and recyclability) and their application in some of the most important reactions for the chemical industry (e.g. CO2 utilisation and ammonia synthesis). The unique catalytic properties of the novel nanocatalysis will be evaluated by: (i)- in situ and in operando methods, to understand the interaction between metals and small molecules (e.g. CO2, N2, H2), ii- in catalytic reactions using batch and flow reactors at the laboratory level and at the Rutherford Appleton Laboratory and Siemens semi-industrial nanocatalyst test facility. In this project, we (PhD students and academic mentors) will make a step change in the design and fabrication of nanocatalysts solving a number of challenges of the chemical industry.